Ceph High-Performance Storage Cluster

Cutting edge science using cryogenic electron microscopy (cryo-EM), cryo electron tomography (cryo-ET), serial-section scanning electron microscopy as used in high-resolution brain imaging (connectomics), DNA sequencing of genomes and single cells and light sheet microscopy produces ever increasing amounts of data. These data are enabling many new discoveries, but their volume creates signficant technical problems since the data need to be stored, processed and analysed to become useful. At the LMB, we generate multiple petabytes of high-value scientific datasets each year and these datasets often need to be stored, processed and analysed for several months before they can be published and then archived. The very size of these datasets creates unique technical problems in storing and processing them. First, the storage system needs to have enough capacity to be able to hold many datasets at once, since the storage system serves the entire LMB. Second, processing and analysis most of the time use the LMB's parallel compute cluster that requires the storage system to be fast and acessible from hundreds to thousands of compute nodes at the same time, for their parallel access. For these purposes we propose to invest in a large Ceph cluster storage system that fulfils all of these criteria, while being maximally cost effective, and without vendor lock-in. Ceph is comminity driven and used and supported by other scientific organisations with large data requirements such as CERN in Geneva, Switzerland.

Technical abstract
We propose to build a high speed Ceph clustered storage system that will provide capacity and high-speed parallel access as needed from our CPU and GPU compute farms. The hardware consists of an array of data storage nodes; each node needs significant CPU power and direct (SAS) connection to a large number of hard drives. Our investigations and previous experiences with a smaller Ceph system have shown us that the currently ideal hardware consists of eight control nodes, each with four micro servers, controlling a total of 16 disk shelves, each with 108 drive bays. This means, in total, this system can utilise up to 1,728 drives, giving an ultimate raw capacity of 31 petabytes (PB, 1024 terabytes). However, initially, the system will be commissioned with 200 hard drives, and will provide 3 PB capacity on day one. Further hard drives will be added from LMB core funds later as and when required to increase capacity. Ceph provides exceptional performance and can be configured to deal with a variety of different workloads. One of the main advantages of Ceph, beyond its proven performance and reliability is that it uses commodity hardware and is open source, meaning that the costs of purchase and ownership are very low, certainly when compared to commercial solutions with the same performance and capacity. Furthermore, there is no vendor lock-in and no forced end-of-life mandates.